Future Materials for the control of airborne disease transmission with the next generation of face masks

Paravir has developed an **antiviral**, **disposable material** technology for facemasks and other medical nonwovens. Our technology is **recyclable, safe for humans, animals, marine and plant life.** It is also **incredibly cheap to make** meaning antiviral masks can become a standard intervention for variants of Covid 19 (SARS CoV19) and Bird Flu (H5N1).

We are seeking grant funding for the construction of a pilot line machine to evaluate the manufacturability of our antimicrobial application. This innovation adds function to off-the-shelf nonwovens which interfere and denature virus, bacteria, fungi and parasites reducing the user's exposure to infectious diseases. Our technology has recently been granted a UK Patent. Product testing has passed ISO 18184 (Antiviral) and ISO 20743 (Antibacterial) Materials.